The University of Edinburgh And France Telecom R&D UK Limited

To improve automatic voice building through development/integration of novel automatic speech recognition techniques and build commercial-grade systems for bringing personalised speech technology to Orange customers.